CyberEssentials

Deeson Group Ltd have applied for Innovation Funding to assist in sourcing external experts to help implement maximum protection for both clients and the company against cyber attacks.